3D Bioprinted Microtissues to Develop Patient-specific Non-animal Technologies in Cancer Drug Development

3D Bioprinted Microtissues to Develop Patient-specific Non-animal Technologies in Cancer Drug Development